Riomay Energy Storage Project

The storage system has been developed and there is a beta working model in a live environment. The lithium ion battery storage system takes the power produced from a PV array during the day and they releases the energy during the evening. It is capable of also receiving low cost energy from the grid in bad weather to day be used during the day time. The product needs to be made marketable in terms of appearance and functionality Going from the prototype to a production product needs resource.